Molecules Out & About

Just imagine; - cycling around beautiful countryside encountering massive molecules models, slowly building up your own Krebs Cycle and starting to understand how your body converts food into the energy you are using to turn the pedals. - walking through a massive Red Blood Green Blood molecular sculpture at the entrance to the Core at the Eden Project and seeing for your own eyes the similarity between the heme and chlorophyll porphyrins. - a child coming along to the Silk Museum in Macclesfield for a history project but also making a model of silk Fibroin and taking home a picture of themselves with it. - a scientist discussing bio-fuels with a farmer who has just made a model of a bio-diesel molecule.- a sixth former helping primary school children to make models of smell molecules from roses to poo. - a group from the WI making models of breast cancer drug molecules and sharing their experiences. Molecules Out & About will put molecular models into places and hands they have never been before and inspire people to reconnect to their molecular world.